The development of candidate therapeutics for Transmissible Spongiform Encephalopathies.

Transmissible spongiform encephalopathies (TSEs, prion diseases) are a group of progressive, fatal neurodegenerative disorders with no treatment or cure. Among this group are both human (eg. Creutzfeldt-Jakob disease - CJD, fatal familial insomnia - FFI, Gerstmann-Sträussler-Scheinker syndrome - GSS) and animal diseases (eg. scrapie, bovine spongiform encephalopathy - BSE or chronic wasting disease - CWD). These disorders are characterised by spongiform changes within the neural tissue resulting in neuronal loss and this occurs without an inflammatory reaction. Furthermore, the incubation period is typically very long. The main pathological event that is thought to occur in these diseases is the conversion of a benign cellular protein (cellular prion protein, PrPC) into a unique conformation called PrPSc. This misfolded protein then accumulates in neuronal tissue, a process accompanied by neurodegeneration. TSE transmission is a considerable concern after the interspecies transmission of BSE to humans and other animal species via presence of cattle BSE in meat/feed. To date, many therapeutic approaches have been tested in vitro and in vivo, targeting the cellular PrP, misfolded PrPSc or even the whole process of PrPC misfolding. It has been established that heterologous or homologous recombinant prion protein can inhibit TSE disease progression in vitro and in vivo. The proposed project will look for development of the recombinant prion protein with the main focus on ovine prion protein and its polymorphic positions (136, 154 and 171) as a model. The potential therapeutics will be tested in the 'protein misfolding cyclic amplification' (PMCA) which is a proven method for the in vitro propagation of misfolded prion protein. Potential therapeutic candidates will be also tested with range of prion diseases and in infected with prions cells.